OMNIFIX - the functional label of the future

OMNIFIX, a pioneering fashion-care initiative, is set to redefine the way we approach clothing and accessory aftercare. With a bold vision to simplify the maintenance of fashion items, OMNIFIX offers a one-stop solution for individuals and brands alike. Through seamless integration into existing brand supply chains, powered by cutting-edge digital tools, OMNIFIX makes extending the lifespan of your beloved pieces just one click away.

In an era where sustainability is paramount, OMNIFIX empowers customers to effortlessly preserve their cherished fashion items, reducing waste and contributing to a greener planet. Simultaneously, brands partnering with OMNIFIX unlock the potential to retain loyal customers while minimizing their environmental footprint.

OMNIFIX is the bridge between fashion lovers and conscious brands, uniting them in the pursuit of a more sustainable and responsible fashion industry.